Dedicated Driverless Spaces for Integrated Mass Transit

**PROJECT:**

Segregated, "Dedicated, Driverless" spaces are the most practical option to accelerate the roll-out of CAVs in the UK, overcoming major challenges such as safety, regulations, liabililty, communications infrastructure and cyber risks. Previous award-winning research conducted by the project team for the National Infrastructure Commission, identified and investigated 9 spatial 'typologies' of road that would benefit from segregated CAV operations. This project puts that research into practice to position the UK at the forefront of CAV deployment applying it in a real-world setting to maximise economic and social benefits.

**APPLICATION:**Our project will apply the Dedicated Driverless Spaces approach to The Hertfordshire Essex Rapid Transit (HERT) - a highly-ambitious sustainable passenger transport network identified as being fundamental to greener and more efficienct travel on one of Hertfordshire/Essex's key travel corridors- the A414\. HERT is planned to run from Hemel Hempstead/West Watford, to Harlow in Essex and onwards to Stansted Airport to address critical congestion, support the switch to more sustainable modes and support delivery of 100,000 new homes and jobs.